English Evaluative Concepts in Translated Religious and Devotional Texts

This project will explore how certain evaluative concepts unique for the English language and culture are mediated through religious and devotional texts translated in various linguistic and cultural settings. By investigating the culture-specific character of supposedly universal evaluative terms (e.g. commitment, decency, fairness, humility, integrity, justice, etc.) which often lack precise equivalents in other languages, this research will help address the problem of cultural and ethnic stereotypes and clichés.

Combining a keen local focus with a broad transcultural perspective, this research will be carried out within an international network of scholars working in various languages (English, French, German, Italian, Polish, and Spanish) across a range of disciplines, in markedly different regions of Europe (Northern Ireland, Italy, Poland and Spain). It will build upon and enhance existing research collaboration inaugurated through an international symposium on the conceptual and cultural impact of the King James Bible, held at Queen's University Belfast in October 2011. The network will proceed through a series of four thematic conferences held at different locations and addressing the various aspects of the theme. The strictly academic dimension of the networking activities will be complemented by a programme of round table discussions and community events involving representatives of various linguistic, cultural and religious backgrounds in order to promote a constructive discussion of systems of values and evaluative concepts operating in multicultural societies. Towards the end of the project, workshops will be held for translators and interpreters in Northern Ireland and the Republic of Ireland to promote research findings and apply them to actual cross-linguistic and cross-cultural encounters and contexts.

The network will consider the following questions:
- How did certain evaluative concepts (such as e.g. decent, fair, right, straight, upright, wrong; commitment, humility, integrity, justice, etc.) become established in the English linguistic and cultural tradition and what role did translated religious and devotional texts play in this process?
- How are certain values - shaped by translated religious and devotional texts and thus tied to a particular worldview - currently redefined, contested and negotiated in today's multicultural societies?
- How are specifically English values and evaluative concepts translated into different cultural and linguistic contexts (with special focus on religious and devotional texts)?
- How do other languages and cultures engage with key evaluative concepts specific to English, despite often lacking precise equivalents for them?

This research has enormous relevance in the social, political and cultural sphere in the era of mass migration, unprecedented cultural exchange as well as multilingual and multi-ethnic societies. Recent controversies surrounding multiculturalism have revealed the pressing need to understand multiple systems of values and creatively address the incommensurability of evaluative concepts. Broadly based, collaborative investigation into these areas will significantly enhance the mutual recognition of similarities and differences in culture and worldview, both within and between societies.

The network will benefit from the oversight of an international advisory group including eminent scholars and representatives of community organizations and will rely on existing support mechanisms operating in all involved institutions. Its research findings will be disseminated though a dedicated project website, the publication of an edited collection of articles, papers submitted to leading international journals as well as through workshops for practicing translators and interpreters, and community round tables.

Potential impact
1. Translation Quality
The project aims to identify the evaluative processes involved in translation in relation to perspective, values and worldview. It is intended to have an impact on the practice and quality of translations, especially those undertaken on culturally sensitive issues and in contested situations.

2. Round Table Sessions for Translators
With that in mind, during the project period, we plan to organise round table sessions with translators to discuss the practicalities of such approaches on the translation process. These would be the prelude to establishing ongoing networks of translators, who would maintain contact, often by electronic means.

3. Translator Networks
These networks of translators would, in particular, enable translators of culturally sensitive texts to co-operate. The use of multimedia Internet technologies, as social media (Facebook, LinkedIn), would be central. These networks would enable translators to share translation data, translation corpora and engage in joint projects. The project website would be a unique resource for these activities. The experience of the Co-Investigator in running the Centre for Multimedia Language Learning at the University of Ulster will be invaluable in this regard.

The focus of the networks will be international, moving beyond purely English translation into multicultural and multilingual partnerships. They would interact with the students on the MAs run by both UK universities, enabling students to be mentored, and to gain crucial professional experience. These networks would have the aim of increasing the professionalization of translation in NI and further afield.

4. Training Workshops
Once the findings of the network have been collated, we envisage running a series of workshops, in Northern Ireland and the Republic of Ireland for practising translators and interpreters to enable them to apply our findings in their everyday work. It is expected that these workshops will be self-funding and will commence after the final conference in autumn 2014.

5. Community Round Tables
Our experience as institutions in the formulation of the Northern Ireland Languages Strategy 'Languages for the Future' (in press) has focused on the key areas of multilingualism and multiculturalism in the province. We are conscious of the relatively rapid transformation of Northern Ireland into a multicultural and multilingual society. These changes need to be understood alongside the ongoing traditional divisions in our society.
Linking with the Northern Ireland Council for Ethnic Minorities and other community and cross-cultural organisations, we plan to organise several cross-cultural events to highlight the theme of Translating Cultures and its impact on community life. They would involve representatives of various linguistic, ethnic and religious backgrounds. Three events are envisaged to take place in the spring of 2013: in Belfast, Derry/Londonderry and Dungannon.
Their aim would be to promote mutual understanding, respect and meaningful communication through raising awareness of the process of cultural translation and the inherent difficulties associated with it. These events would seek to identify shared value systems and evaluative concepts in multicultural societies. It is hoped that they would make a small contribution towards dealing with the aftermath of the Troubles and sectarianism in general and serve as a template for other such events in other countries.

6. Translation and Public Policy
Finally, building on our experience of interacting with government through the Northern Ireland Languages Strategy and in particular in the section on Languages for Understanding, which considered the question of indigenous and ethnic languages, we would seek to use the outcomes of the project to influence government translation and interpreting policy in Northern Ireland initially, and then, through our partners, in the European Union.